Inventory Management Optimisation: A SaaS Solution for SMEs

The aim of this project is to grant SMEs affordable access to business-based inventory
management software that is normally exclusive to larger firms.
During 30 years’ experience of ERP implementation, we identified various weaknesses in
such systems. For example, every product has its own unique demand profile, affected by
trend, seasonality etc, each of which deserves a separate replenishment strategy. However,
traditional MRP logic offers a ‘one size fits all’ solution based on simple averaging of historic
demand. This leads to stock imbalances and poor customer service. We addressed this, and
other weaknesses, with bespoke modifications to the host ERP system which typically cost
£30k-£80k. Investment in this ‘Inventory Optimisation SaaS Solution’ proved acceptable to
companies that made an initial investment of £200k-£500k in ERP, as the benefits of
improved inventory reductions (25%-60%) far outweigh the cost. Although similar benefits
would apply to SMEs, it is difficult for them to reconcile such investment, with an ERP
system costing £5k-£8k.
We propose to develop an online Inventory Optimisation SaaS Solution that is affordable to
SMEs. The objective of the Proof of Market would be to endorse the relevance of this
functionality to SMEs in terms of demand forecasting, inventory management and financial
ratio reporting. The project will assess the commercial viability of the SaaS solution through
market research. Typically, for large companies, the investment cost is recovered within 9
months. However, SMEs using the solution would avoid any up-front cost, benefiting instead
from affordable ‘pay as you go’ pricing. Further benefits include usability; the end user would
require no additional support beyond a simple registration/login. The solution is innovative in
that for the first time, SMEs would benefit from ‘best practice’ business based software,
hitherto exclusive to large companies. We believe this support local suppliers, and thus the
economy.